Queen's University Belfast and Resistant Building Products Limited

To develop and embed an effective R&D capability that will give us a better understanding of the chemical composition of our products and improve their performance. We will also expand our product range through the development of new products.